The application of AI to the field of human-motor augmentation

Exploiting AI to uncover the mechanics that underpin motor intention in the peripheral nervous system. A possible project would involve recording EMG signals resulting from the sole intention of moving an arm and using deep learning models to more accurately interpret such signals and consequently trigger an action. The goal at the end of the Ph.D. would be to be able
to discriminate between a few of these signals, while the natural limbs are used to carry out a different and uncorrelated task. Accomplishing this would be a tremendous breakthrough in this field and open doors to countless applications and further research opportunities, which I hope to be involved with during my future career.